University of Central Lancashire and Inspira Cumbria Limited

To create, validate and market an innovative, family-centred package of interventions to help achieve the aspirations of secondary school students to realise their life ambitions.